QDHIGHSWIR: Quantum Dots for High-Speed SWIR Sensors

Optical sensors in the short-wavelength infrared (SWIR) range, spanning 1000 to 2500 nm, are of significant interest in various fields such as defence, surveillance, biomedical imaging, and machine vision. Previously, SWIR sensing technologies often relied on expensive bulk semiconductor components with high dark noise, necessitating the use of power-intensive cooling apparatus, resulting in increased costs and larger, heavier, and more power-hungry packages. Solution-processed colloidal quantum dots (CQDs) have emerged as a transformative solution, enabling cost-effective manufacturing of the SWIR imaging systems that do not need intensive cooling.

The recent market success of CQD cameras underscores the commercial potential of this technology. However, expanding the sensing range to the SWIR spectrum requires larger quantum dots, which poses challenges in material production. Quantum Science Ltd (QS) has developed in-house expertise to produce high-quality CQDs for SWIR sensing in recent years. In collaboration with Swiss partners, QS aims to accelerate the commercialisation of this technology and strengthen its leadership in CQD sensors.